Establishing a pilot regional survey of potential liver fluke impacts in dairy herds, mapping the prevalence of the disease and comparing fertility performance parameters on farm.

Establishing a pilot regional survey of potential liver fluke impacts in dairy herds, mapping the prevalence of the disease and comparing fertility performance parameters on farm.